Characterising the cancer evolutionary history of somatic mutations with single-cell whole-genome sequencing

A new generation of scalable and low-error single-cell whole-genome DNA sequencing technologies has emerged in recent years, enabling the investigation of genomes at unprecedented resolution. In particular, Direct Library Preparation+ (DLP+) combines the parallel single-cell and single-molecule DNA sequencing of thousands of cells with high-resolution single-cell imaging. Using tumour samples obtained from the non-small cell lung cancer cohort study TRACERx and the autopsy programme PEACE, we aim to leverage the dual orthogonal signals provided by DLP+ to unravel key biological complexities related to cancer progression and metastasis.
As cancer progression involves the acquisition of somatic mutations via an evolutionary process, tumours consist of genetically heterogeneous subpopulations of cells. Given that relatively small subpopulations of cancer cells may possess high metastatic potential, there is a need to investigate intratumour heterogeneity at single-cell resolution. However, the ultra-low sequencing coverage of single-cell sequencing has thus far limited this endeavour. Existing methods attempt to overcome this by only considering large genetic alterations, but the problem of inferring somatic point mutations remains infeasible despite their key role in the tumour evolutionary process. We hypothesise that three key insights can be leveraged to overcome these limitations: (1) the tumour clonal structure, (2) the single-molecule resolution of DLP+, and (3) the orthogonal imaging signal. First, we will use our knowledge of the clonal structure of the tumour to find shared somatic mutations in each genetic subpopulation of cells. Second, we will utilise the single-molecule resolution provided by DLP+, in which every read corresponds to a unique DNA fragment, to disambiguate the presence of a given mutation in multiple alleles. Third, we will integrate the morphological information obtained from single-cell imaging to validate the aneuploid state of cancer cells. By combining these insights, we aim to develop computational methods that can accurately identify somatic mutations and characterise their evolutionary history in single-cell datasets.
As part of the recently funded effort to generate and analyse a novel single-cell whole-genome sequencing dataset of >190,000 metastatic cancer cells obtained from TRACERx/PEACE, the proposed project is uniquely placed to enable unprecedented analyses of different cancer evolutionary processes, including the characterisation of the mutational processes active in distinct subpopulations of cancer cells and the chronological timing of metastatic cancer cell migrations. Ultimately, we aim to use the novel insights derived from this study to improve patient outcomes by better stratifying cancer phenotypes and developing improved therapies.